SALSAresilience

Rivelin's flexible robotic cells automate post-processing in near-net-shape manufacturing. Microfactories combine software, machine learning, machine vision and robotics to create intelligent production lines. Unlike the rigid, bespoke hardware-driven approaches of the past, our software-driven solution is an automation platform that enables fast changeovers, empowers users and offers global scalability. This project targets the repetitive, dirty and hazardous tasks of metal additive manufacturing post-processing. As the manufacturing industry pivots to become digitised and decentralised, the ultimate vision of the company is to become the leading industrial automation platform for complex dexterous tasks.